GLO: Geolocation of Origins. Creating better access through deep learning validation of origin.

Trade in Space are developers of innovative supply chain software for the coffee and cacao markets. Our flagship product called Sustainimaps processes earth observation imagery, and peer reviewed datasets to provide meaningful insights and visualisation of agricultural supply-chains sustainability performance. This software is currently in use monitoring over 250,000 assets. We have supplemented our technology offering with a mobile data collection tool called Digitrak, which is currently in use by one of the world's largest cacao producers. This mobile tool tracks cacao from the farmer through the supply chain, to the processing facility creating true bean-to-bar traceability.

Our products have become even more relevant throughout 2022 and into 2023 as the EU have recently announced legislation requiring all importers of key commodities to confirm the originating farm is deforestation free. There are a number of challenges to this new legislation for coffee and cacao importers some of which Trade in Space has already addressed as part of our standard product offering, however, one of the biggest issues for importers of Coffee and Cacao is the lack of reliable digitised geolocation data for their origin farms. Many importers are scrambling to work with their supply chain to find a solution to obtain accurate, digital, verified geolocation data.

Through this project will see Trade in Space create geolocation input software, which is backed by deep-learning verification models, and digitised into blockchain for passportability.